The University of Edinburgh and Selex ES Limited

capability in the identification, feasibility testing and technology road map development of compact airborne radar systems for civil science applications